The University of Essex and Stephenson Harwood LLP

To increase client satisfaction and cost certainty through greater accuracy in pricing and staffing for client matters. To deliver improved operational efficiency and best practice through novel applications of optimisation, game theory and machine learning methods for the legal sector.